Adaptive AI Music Generator

DAACI is a UK-based SME in the emerging global music composing software market. DAACI's mission is to be the ultimate compositional assistant, taught by and learning from the artist, amplifying their ability to create their own music.

This project will develop a novel AI compositional tool for the production music market, capable of generating a dynamic live stream of truly original music to meet the demands of our customers. Key to the innovation will be the ability to specify the music that is created based on mood, narratives, need, and intensity. A prototype will enable trial users to create adaptive generative music.